Cardiff University and Activequote Limited

To transfer and embed essential new knowledge in order to develop highly innovative predictive data modelling processes using machine learning that will unlock potential within our extensive data-sets and develop new models for optimal lead allocation.